Heriot-Watt University and Upside Energy Limited

To develop a machine learning architecture and embedded capability to enable Upside Energy to continuously evolve its ensemble of algorithms for grid prediction and demand response portfolio management.